Pathway complexities of protein misfolding in neurodegenerative diseases: a novel approach to risks evaluation and model development

The deposition of misfolded proteins in the central nervous system (CNS) of affected individuals is a
common feature of major neurodegenerative disorders including Alzheimer's disease (AD), Parkinson's
disease (PD), fronto-temporal dementias and prion diseases. Taken together, these diseases affect ~50
million people worldwide. AD, the most common form, is characterized by the cerebral deposition of
aggregated amyloid Beta (ABeta) and tau, while PD is characterized by neuronal inclusions known as Lewy
bodies that are comprised of the protein alpha-synuclein (alpha-syn). In prion diseases, the aggregated misfolded
prion protein, called prion, is widespread in the CNS. A large body of histopathological, genetic, and
experimental studies clearly implicates the conversion of native proteins into abnormal distinct
conformations as a key step in the variegate disease pathogenesis. In this proposal we aim at studying
the molecular determinants of the so-called strain phenomenon in the different diseases and relate the
results to the functional and clinical outcome using several experimental tools. First, we plan to use small
molecules to discriminate different structural conformers of ABeta, tau and alpha-syn. These molecules include
luminescent conjugated oligothiophenes. In vitro and in vivo testing in cellular and animal models and
human autopsy brains from clinically characterized disease cases will parallel biochemical and
biophysical characterizations of such disease-related conformers. In addition, we propose the
identification of genetic/epigenetic risk or protective factors through a high-throughput siRNA and
RNSseq screenings for modifiers involved in the pathogenesis of these diseases. These latter two
approaches will be paralleled by the study of the genes identified through in vitro and in vivo approaches
for the development of novel experimental models for these diseases.
The work plan proposed will address the genetic, epigenetic and environmental risk and protective factors
and it will allow the development of novel advanced experimental models of neurodegenerative diseases.

Technical abstract
We developed cell models to understand the seeding of tau and alpha-synuclein aggregation. Changes in gene expression may throw light on the mechanisms involved. We propose to perform transcriptome sequencing (RNA-seq) on cells with and without seeded aggregates (we will use clonal HEK293T cells expressing venus-tagged 0N4R tau with the P301S mutation and clonal cells expressing venus-tagged A53T alpha-synuclein). Seeding uss either aggregated recombinant P301S tau or aggregated A53T alpha-synuclein, in conjunction with lipofectamine. Under these conditions, close to 100% of cells form aggregates 48 h after exposure to seed. We will use untransfected HEK293T cells to investigate if the seed itself leads to transcriptional changes or if seeding of expressed soluble P301S tau or A53T alpha-synuclein is required. Transcripts whose expression changes will be identified and their role in the seeding process studied. It will be interesting to compare the changes in gene expression that occur following seeding by either tau or alpha-synuclein assemblies. Total RNA will be isolated and its quality controlled (RNA integrity number >9). Library generation and sequencing will be carried out at the Beijing Genomics Institute in Hong Kong. Analysis will be done using published protocols, in collaboration with Jason Chin (LMB).

Potential impact
Abnormal aggregation is at the centre of the most common neurodegenerative diseases, including Alzheimer's disease and Parkinson's disease. Propagation and neurodegeneration are direct consequences of aggregation. In recent years, the "prion-like" spreading of protein aggregates has come centre-stage. It is not only conceptually important, but may also lead to new therapeutic approaches. As for prion diseases, distinct strains of aggregated tau and alpha-synuclein may underlie clinically distinct diseases, such as Alzheimer's disease, progressive supranuclear palsy and Pick's disease (for tau), as well as Parkinson's disease and multiple system atrophy (for alpha-synuclein). This proposal aims to study the molecular determinants underlying the strain phenomenon in these different diseases and to relate the results to functional and clinical outcomes.